Novel capsules to capture CO2

Carbon capture and storage (CCS) represents a major green growth opportunity for the UK. The export opportunities for UK based firms have been estimated to be between £3-6.5 bn a year by the late 2020s. The deployment of CCS is at an early stage, so the UK companies can take advantage of these opportunities to establish them as leaders in a developing worldwide market. Closely aligned with the competition theme in Material for Energy, we proposal a novel material to capture CO2 from flue gas. By encasuplating capture solvent in micro-capsules with a breathable polymer shell, we have a new material with the capacity of liquids and the physical behavior of solid. This feasbility study will focus on how to produce the capsules in large quantity by investigating parallelised capillary microfluidic system for enhanced throughput.